PATT Observing Support at the University of Hertfordshire 2017-2019

This award is requested to cover continuing travel to ground-based telescopes in order to complete competitively-awarded programmes of observation, by astronomers based in the Centre for Astrophysics Research at the University of Hertfordshire.